SeeSnake

Decommissioning costs will be impacted by the quality of data that can be captured in the planning stages of a typical project. 'What are we dealing with?' is often the first question asked by the decommissioing team. The primary challenge is to identify the location of any radiation sources. An ideal solution would be to have a complete and accurate, high resolution, 3D map of radiation overlaid on the visible contents.
SeeSnake will be a major advance in this area as it will combine and demonstrate the N-Visage radiation mapping capability with snake-arm manipulators. This addresses experienced weaknesses of N-Visage being delivered 'on a stick' and being unable to see behind obstructions.
Combining the technologies of two successful innovative SMEs exemplifies the industry need for mature solutions. This project will de-risk purchasing decisions and demonstrate multi-functional capability of snake-arm systems. Support from Sellafield and Culham is indicative of end user need and pull.